Trauma Trays - colour coded, secure, tamper evident and bacteriostatic procedure-packs for use in remote and temporary relief hospital facilities.

The recent COVID19 pandemic has highlighted the adverse effects on healthcare systems to effectively deal with medical-related disasters. Whilst exceptionally ill patients are cared for within existing hospital infrastructures, patients requiring less intensive care, but still in need of hospitalisation, are cared for remotely. It is these remote facilities that require specific support to operate, as they will not have the resources of main hospitals. In particular the human resources allocated to remote facilities may be less experienced to deal with the specific medical interventions required, the equipment may be unfamiliar and limited and the environment may be challenging to staff and patients alike. Nightingales ratio of consultant to patient is 1:42 compared with standard ICU ratios of a maximum of 1:15\. While nursing ratios have increased from 1:1 to at least 1:6\.

The challenge of providing appropriate and effective care, specific to the needs of patients in relief hospital facilities is one that Trauma Trays can help to support.

By providing organisational, secure and auditable procedure-packs (TraumaTrays) containing equipment and medication curated for specific tasks or emergency incidents, remote hospital facilities/departments can deliver quality and specific care to patients whilst allowing for the optimum use of human resources across all sites to deliver the best care as quickly and efficiently as possible.

State-of-the-art crash-carts in ICU or A&E are equipped for all eventualities and are familiar to all professionals in the department. However, the provision of comprehensive equipment, comparable to ICU or A&E standards in remote facilities is both costly and inappropriate; but relevant equipment and drugs must be immediately available for the patients.

Curated and secure procedure-packs, centrally dispensed by the main hospital, securely sealed with auditable labels, will provide a means to get essential and appropriate equipment, supplies and drugs to patients, remotely hospitalised, quickly and safely.

The effect of the ‘Extension for Impact’ funding is that we can validate the outputs from the project planned and disseminate these to a global audience through established and new channels providing credible data to support the benefits of Trauma Trays into established and new procedure pack markets. The dissemination activities generated during the term of the extension will continue beyond the term of this project into 2021 and beyond as they naturally follow from the work already delivered. The commercial opportunities for emergency, military and Nightingale use will be supported as we can demonstrate feasibility within the procedure pack market evidencing improved patient safety and cost benefits.